Machine Learning for Retinal Image Analysis

Retinal images capture the back of our eyes and are an important part of modern ophthalmology. Traditional colour fundus photography further provides a detailed picture of the retinal vasculature, which could be informative of the vascular health of an individual and allow for better prediction of the risk of cardio- and neurovascular disease. Modern modalities provide additional information, e.g., optical coherence tomography allows to image the eye in depth and thus assessment of individual layers of the retina, while ultra-widefield pseudo-colour images can image almost the whole retina as opposed to a smaller central section in traditional colour fundus images. Retinal imaging is not only widespread but continuously proliferating. Low-cost handheld devices or cameras that can be added to a smartphone allow retinal images to be acquired in many settings, while once cutting-edge modalities like optical coherence tomography can now be found at high-street
opticians.
At the same time, machine learning methods have advanced substantially in the recent decade, and now are very capable both for image analysis and for developing risk prediction models. In this thesis, I present three themes of work applying machine learning for retinal image analysis.
First, using machine learning for detecting ocular disease in retinal image. I developed a deep learning model that can detect seven key retinal diseases in ultra-widefield pseudo-colour retinal images with very promising performance in internal and external validation. A method for global explain-ability, which I developed for this purpose, revealed that the central part of the images - called posterior pole - is sufficient for performance equal or similar to what was achieved with the full images.

Second, using machine learning for improved analysis of colour fundus and optical coherence tomography imaging. I developed Deep Approximation of Retinal Traits or DART that computes retinal Fractal Dimension (FD), a metric of the complexity of the blood vessels in en-face retinal images, in a way that is orders of magnitudes faster and more robust than traditional methods. Jointly with a colleague, I developed a tool initially for segmenting the choroidal region, a key vascular structure underneath the retina, in optical coherence tomography imaging, called DeepGPET. Then, we developed Choroidalyzer, which further segments the choroidal vasculature and identifies the location of the fovea, to fully-automated key choroidal metrics. Finally, for the assessment of image quality of colour fundus images, I developed QuickQual, an efficient, easy-to-use method that obtains state-of-the-art performance on the commonly used EyeQ dataset; as well as the Fundus Imaging Nuanced Evaluation of Quality or FINEQual taxonomy for a more detailed assessment of image quality than commonly used one-dimensional scales.

Third, validating and applying these machine-learning based tools in the context of systemic health. I applied DART to real-world, primary care data and found associations of DART's FD with systemic disease, a promising early result showing that these methods might generalise from non-representative research datasets like UK Biobank. Furthermore, I compared the repeatability and robustness of DART to AutoMorph, a method that follows the traditional paradigm for computing FD. DART was not only more robust to image quality issues, but additionally showed substantially better repeatability in good quality images.